Smart single-photon sensors for ultra-fast 3D vision

This proposal aims to develop a new generation of sensor system for 3D vision in automotive and industrial applications, based on single photon avalanche diodes (SPADs). A key advantage of SPADs is that they enable the construction of accurate 3D images via time-of-flight, that is by emitting laser pulses towards a target, and timing the return of the reflected signal. Crucially, SPADs are able to detect targets from only the few photons (particles of light) that can be acquired in the millisecond timescales critical for the detection and tracking of fast moving objects. The proposed sensor will feature complex on-chip processing to extract salient features at frame rates an order-of-magnitude faster than current (2D) cameras in advanced driver-assistance systems, and thus provide crucial advantages in collision avoidance.

Potential impact
The coming years will see an increased prevalence of driver-assistance systems and, eventually, autonomous vehicles. It is widely believed that these technological developments have the potential to reduce traffic fatalities by up to 90%, saving as many as 10 million lives per decade globally. Achieving this safety goal will require cars to be equipped with fast 3D vision (LIDAR) sensors able to work reliability in changing environmental conditions.

This proposal aims to develop a 3D vision system, based on an array of single-photon avalanche diodes (SPADs) with on-chip processing, which will offer robust object detection and tracking at frame rates up to an order of magnitude faster than currently possible, and thus provide significant advantages for collision avoidance. The new camera is expected to cost a fraction of the price of current (relatively slow) scanning LIDAR systems, and as such will be ideally suited for mass production.

Beyond self-driving cars, there will be an increasing reliance on autonomous robots (and drones) in a range of settings, such as healthcare, manufacturing, surveillance and agriculture, where fast 3D vision may also be critical for safe and reliable operation.

From an even broader perspective, a SPAD array with the ability to process photons at ultra-fast rates, as in the present proposal, will also be ideal in scientific imaging applications where events occurring over short time scales are to be captured (e.g. cell signalling in the life sciences or coincident photons in quantum imaging), with an efficiency close to the quantum limit.